Continuous Oscillating Baffled Reactor-with-biocatalysts-for Accelerated-reactions (COBRA)

Synopsis: Project COBRA is a multi-disciplinary program that combines Edinburgh University's world-class capabilities in enzyme engineering and immobilisation with Impact Solutions patented novel mixing device technology enabling a step improvement of industrial processes that use immbolised enzymes.

COBRA will develop a novel lab-scale reactor which is 10-times faster than traditional stirred tank reactors, and of a unique design which facilitates thorough mixing and mass transfer. To further the company's objective of achieving "Greener Chemistry," heterogeneous biocatalysts are immobilized directly onto these reactors structure, negating the chronic environmental hazards associated with metal-catalysts and providing re-usability, easy separation, reduced costs of downstream processing, and better stability.

This will be directly applied to improving state of the art for the conversion of waste textiles (PET materials) to monomers for reuse in textile applications, offering a global solution to textile-circularity using an engineering biology approach and helping offset 10% of global emissions, while also being further developed in parallel for speciality chemical and pharma markets (novel and high value bioconversion of key chemical intermediates in waste PET upcycling).

Impact Solutions and University of Edinburgh have considerable know-how on process development/scale-up in the area of industrial-biotechnology and polymer-materials. The consortium have carried out previous successful lab-trials with the patented novel mixing process and have the equipment/expertise in-house for project success whilst also bringing freedom-to-operate.